Development of bacteriophage cocktail to control Enterococcus cecorum in the poultry sector to increase productivity and sustainability

Through this 24 months industrial research project Arden Biotechnology (global leaders in bacteriophage research) and Avara foods (one of the UK's largest poultry integrators) are developing a novel bacteriophage solution to replace banned antimicrobial growth promoters to prophylactically control the opportunistic avian pathogen _Enterococcus cecorum_ from the poultry sector.

Successful development and commercialisation of the proposed solution will improve the productivity and sustainability of the UK and global poultry sector without using antibiotics thereby supporting agricultural transition to a net zero carbon emission industry through reduced feed usage and improved welfare.